Reclaimed Concrete Furniture

Hot Soup House wishes to turn broken old road cement into beautiful contemporary furniture for the public (park benches, picnic tables) and for your home! Out of battered old streets we want to make beautiful kitchen surfaces woven with reclaimed timber. We need assistance in learning the dark art of casting concrete out of reclaimed materials into complex shapes. This requires a delicate balance of chemistry, physics and engineering that takes years to master or one very handy Innovation Report.